SSA - Life in extreme environments: adaptation and evolution of African soda lake fishes

How species adapt to environmental change due to continuing and accelerating pressure on the environment is important considering estimates of anthropogenic-driven climate change. Soda lake cichlids diverged from freshwater taxa a million years ago, and now live in East Africa's soda lakes Natron and Magadi, representing some of the most hostile aquatic environments known to support teleost fishes. The soda lake cichlids have adapted to survive in extreme aquatic conditions of high pH (8.8-10.2), high salinity and high temperatures (30-43 degree C). Geological evidence suggests that this adaptation may have occurred over as short a period of time as 10,000 years.
This project offers the novel opportunity to identify genomic signatures of adaptation to naturally occurring extreme aquatic environments in teleost fish using sequence data from the latest high-throughput sequencing platforms. This project offers high training value combining bioinformatics and laboratory work with opportunities for fieldwork in Africa for additional sample collection.
Suggested reading: Ford AGP, Dasmahapatra KK, Ruber L, Gharbi K, Cezard T, Day JJ (2015) High levels of interspecific gene flow in an endemic cichlid fish adaptive radiation from an extreme lake environment. Molecular Ecology 24: 3421-3440.
This project will also be co-supervised by Dr Julia Day from the Department of Genetics, Evolution and Environment, UCL.